Feasibility of BugBiome Biologicals for Aphid Protection

Aphids are a **significant crop pest causing up to 40% yield losses through the infections they transmi**t. There is an **urgent need for innovative solutions** beyond the current **over-reliance on synthetic, bioaccumulative chemicals**, which **lead to pest resistance**. This project **harnesses the microbiome** to **evaluate the feasibility of BugBiome repellents as a novel pest protection solution**. This innovative strategy aims to **reduce the evolutionary pressure on pests to adapt**, presenting a **sustainable alternative** to current pest management practices.BugBiome has developed a **core platform combining microbiology, entomology and bioinformatics**. The primary **goal is to develop ground-breaking bio-repellents to protect crops from insect pests**. Our approach is fundamentally inspired by nature. By closely observing and **understanding natural microbial communities**, BugBiome is set to **revolutionise the way we approach insect repellent development**. The project involves **investigating the feasibility of our lead actives against aphids in a semi-field setting**.

The **anticipated outcome of this project is the introduction of novel bio-repellents specifically designed to protect crops**. These repellents are expected to be a **significant advancement in agricultural productivity**, offering a **solution that does not compromise insect biodiversit**y. By harnessing the **power of microbes in a targeted and sustainable manner**, BugBiome aims to set a **new standard in crop protection** -- one that aligns with the needs of modern agriculture while remaining steadfastly committed to ecological balance and biodiversity conservation.This project with the **support of the Crop and Health Protection Agency** promises to be a significant step forward in sustainable agriculture, showing the **technical feasibility of BugBiome solutions in semi-field settings**. Alongside **developing a clear route to market through formulation improvements and distribution to meet the market requirements.**

This project **leverages microbiology, bioinformatics, and entomology expertise** to develop **natural insect repellents that shield crops while preserving biodiversity**. If efficacious, **these sustainable solutions could reduce agricultural losses**, **support food security, displace toxic pesticides, empower smallholder farmers, and promote inclusion in the sector** - ultimately driving **positive economic, environmental, and social change.**